Developing mass spectrometry-based tools to identify and characterise protein-protein interactions

Mass spectrometry is an expanding structural biology tool to elucidate protein complexes and their functions within cells. This PhD project will involve expanding mass spectrometry approaches to look at complex protein systems within their natural environment. The project will aim to expand the existing state-of-the-art high resolving mass spectrometers to look at protein complexes and how they function within their natural environment. The student will apply their developed technology to solve a variety of problems within the interface of biology and chemical sciences. The project will focus on two main research areas; the identification of molecular glues that target 'broken' protein-protein interactions, and the discovery of light energy transport mechanisms within photosynthetic complexes.